Development of Non-Ionising Holographic Imaging for Breast Cancer Detection and Imaging

Technical abstract
Discipline Hopping - The Application of Microwave Imaging for Medical Imaging

Research Details

Abstract of research

Microwave imaging for the detection of breast cancer tumours is an area of active research throughout the world as it offers the possibility of using non-ionising radiation for the production of high quality images with greatly increased contrast between healthy and malignant tissue.
Work at Northumbria University has already established how a simple patented microwave holographic technique can provide good quality 3D images in areas such as microwave antenna imaging and concealed weapons imaging.
The aim of this application is to enable microwave engineers from Northumbria University to work closely with medical staff at Newcastle University Medical School to investigate how this technique can be adapted to provide images of simulated breast cancer tumours and to provide potential techniques for low cost non-ionising breast cancer screening and imaging.